'Reading at Lanhydrock' the Religious and Intellectual commitments of Hannibal Gammon and Lord John Robartes

From Anthony Grafton and Lisa Jardine's pioneering article 'How Gabriel Harvey read his Livy', to Richard Cust's mapping of Sir John Newdigate's mental world, historical enquiries into the reading practices of individuals have contributed hugely to our understanding of this 'activity too close for critical distance'. These studies have disavowed the notion that texts serve as an unproblematic conduit for 'Ideas' and have sought to uncover the social, professional and educational matrices that conditioned readers' engagement with texts. Through the analysis of marginalia, bibliographical investigations and exhaustive case studies, the implications of different reading practices upon processes of interpretation and internalisation, have been drawn out. New conclusions about the dissemination and traction of certain ideas have been formed.

This thesis shall apply these methods to the virtually unstudied library at Lanhydrock House. This is a unique example of a seventeenth-century family collection: largely intact, broadly in situ, and heavily annotated by its earliest owners. I shall conduct a holistic investigation into the reading practices of two men: Lord John Robartes (1606-1685), Earl of Radnor and 2nd Baron of Truro, and Hannibal Gamon (1582?-1651), Rector of St Mawgan's and compare the disparate educational or cultural norms their habits exemplify, whilst appreciating what specific readings tell us about their beliefs and modes of thought. In doing so, this thesis will correct trends in the historiography of reading (where low survival rates for private libraries has forced attention towards the reception of individual texts), and use the in-depth intellectual profiles produced as case studies to test claims made about the social, ideological and theological timbre of seventeenth-century culture. If Gammon allows us to assess how far the religious or politico-ideological 'innovations' of the early century penetrated the countryside, Robartes allows us to chart dynamics of change across the century from the perspective of one who assumed a variety of significant political roles.

The majority of Lanhydrock's 3850 titles arrived into Cornwall between 1619 and 1685. Although initially separate, both the books belonging to Gammon and those purchased by Robartes were in place by the mid-1660s. The Trust catalogue lists some 420 works annotated by Gammon alone, and many unlisted works display his method of working with numerical marginal references and an index on the end leaves. Gammon's published sermons were favoured by the 'puritanical party' and demonstrate his pastoral concerns, yet his marginal notes complicate this otherwise one-dimensional image. Sympathetic comments on both episcopacy and divine right in the Constitutional and Cannons Ecclesiastical (1640) suggest why (after declaring for the 'Presbyterian Party') Gammon failed to attend the Assembly of Divines (1643) and further indicate a causal relationship between 'ideology' and 'action': a key dynamic of civil war historiography. Gammon is also useful in examining the relationship between 'centre' and 'locality'. The diversity of Gammon's books show both his concern with 'national' frameworks, yet are also fascinating for preserving evidence for a series of social networks. They provide, not only a fresh opportunity to investigate the manipulation and reception of texts in early seventeenth-century England, but a chance to comment upon the ideas and channels of communication that inflected the viewpoint of a rural preacher on the eve of the Civil War.

By contrast, Robartes' connections to Whitehall may be assumed. A Parliamentarian Lieutenant 1642-5, Robartes retired to Lanhydrock throughout the interregnum, returning to government in 1660 as: Privy Councilor, Lord Privy Seal (1661-63), Lord Lieutenant of Ireland (1669-70), and Lord President of the Council (1679-84).